ECOMARKETS

Ecomarkets is a convenient e/m-commerce marketplace for businesses, organisations and people wanting to focus their purchasing power on products and services that are (eco) environmentally friendly and support climate protection net zero agenda. Eco markets offer online marketplace powered by online ordering and deal management system for all categories of sellers and buyers within the supply chain for trading in own eco- products and services. It has the added benefit of integrating into the online ESG Monitoring System of member Traders/ corporations / organisations so that qualifying responsible purchases are automatically logged there and included in their reports.

The eco- products and services trading activities over Eco Markets outcome environmental impact and greenhouse gas (GHG), carbon offset and green tariffs performance data are seamless recorded via integration into ESGM - Corporate Sustainability and Climate Protection performance monitoring digital system. This digital innovations integration would ensure Eco markets traders accountability , transparency and performance management of their products and services activities contribution impact on global sustainable development goals and climate protection Net Zero agenda achievement. Eco markets is expected to support the drive for eco- products and services innovation, production, sales and consumption and support UK green economic growth and creation of eco -- sustainability and green jobs.